RGE calculations and methods for SM EFTs at higher orders

Performing renormalization group equation (RGE) calculations and developing methods for exploring standard model effective field theories (SM EFTs) at higher order. Employing group theoretic approaches to tensor reduction in the context of Feynman integrals for the R* infra-red renormalization operation.